ProMPT Renewal

Prostate cancer is the commonest solid tumour in men. We deperately need biomarkers that predict how in the future an individual cancer is likely to behave. The development of a clinically linked repository across the two prostate cancer collaboratives is critical in achieving this, and will underpin the science that is funded through more conventional routes.

Technical abstract
The two prostate cancer collaboratives are moving towards the provision of infrastructure only for the remaining two years of the funding. We are concentrating on developing a clinically linked bio-bank for prostate cancer for tissue, nucleic acids, and paraffin embedded tissue, as well as liquid based collections.